Sheffield and Slavery in the Atlantic World, c.1620-1880

This project investigates the links between Sheffield and the trade and enslavement of African people in the Atlantic world. The student will be working with Sheffield City Archives and Local Studies Library to improve the accessibility of their holdings and public engagement with relevant collections and sources.